Wrist Support Feasibility Project

Wrist supports that you'll want to wear

Grace and Able are on a mission to improve wrist supports for arthritis and carpal tunnel sufferers.

We want wrist supports that will do the job and look great. Light, breathable and in tasteful colours that you'll be happy to wear to work and on a night out.

We are looking into the feasility of a new type of wrist support with the help of Innovate UK. This involves a viability study, IP protection and protoype development.

If you would like to find out more, or share your feedback, please sign up here: http://graceandable.pagedemo.co